Developing a High-Quality PPI Interactome to Model Cell States and Disease Biology

Modelling biological function is a difficult challenge. There are about 20,000 protein coding elements in the human genome which translate to over 220,000 protein coding isoforms. There are also ~45,000 non coding regulatory elements in the human genome. These elements interact inside cells to produce various outcomes. In disease, some of these interactions fail or go outside the normal range, thus leading to disruption of normal cell function. This can lead to activation of various compensatory mechanisms which may alleviate the problem, provide partial resolution, or make the problem worse. The ability to model such activity could go a long way towards providing novel avenues to better understand cell function and finding treatments for disease.

This challenge is confounded by the high levels of noise in biological data. Some of the data we have lacks true connections and has false connections that are due to experiential noise. In addition, we often know that two elements interact, but not the direction or sign of the interaction. This noise and lack of detail limits the types of analysis that can be performed. There is also a lack of context as many interactions are derived from experimental models that do not represent specific cells. With good quality data, it would be possible to model outcomes of activation or inhibition of a gene on the other interactors and build more reliable link prediction tools.

There are several methods in the field that attempt to do this work already, so the first step will be to review and collate a database of gold standard positive and negative interactions and create a framework for benchmarking PPI quality. The second step is to review and create a method for inferring directionality and sign of PPI interactions. This data can then be used to train various models to infer the likelihood of a given edge in the graph. Finally the directed and signed high confidence interactome can then be used to predict biological assay readouts, perturb-seq gene signatures and generally attempt to model cell biology and infer key regulators of disease states.

High level objectives:

Create a framework and database to benchmark edge quality in knowledge graphs
Use additional omics & regulatory information to infer sign and direction of PPI and other interactions
Then use this data to improve edge prediction and removal models to assign confidence to known edges and suggest missing ones
Use directed and signed interactome to model pathway activity in cells and predict modulators for drug discovery and causal reasoning